The Social Sharing Technology Of A Mobile Music Platform That Blends Remixing of Music, Social Creation and Collaborative Gameplay

Beat Hunter is an innovative mobile music game that aims to revolutionize how young adults engage with music through cutting-edge augmented reality (AR) social sharing technology. Developed by UK-based startup Maintain Altitude within Coventry & Warwickshire's thriving immersive technology cluster, this free-to-play game addresses two critical challenges: declining interest in music streaming among Generation Z and the high cost of user acquisition for mobile apps.

This project focuses on developing groundbreaking technology that automatically generates unique 3D sound sculptures synchronized with remixed music, enabling users to create immersive AR videos for social sharing. This innovation will drive organic user acquisition while positioning the Warwickshire as a global leader in creative technology fusion.

The mobile games industry faces a critical challenge with user acquisition costs reaching unsustainable levels (£2-£3 per install for casual games). Beat Hunter's innovative approach transforms players into content creators, generating shareable AR music videos that drive organic growth and significantly reduce marketing costs while creating new revenue streams for artists and rights-holders.

Key Features:

* Proprietary audio-visual synchronization system generating dynamic 3D sculptures
* Automated AR video creation optimized for social sharing
* Advanced audio processing ensuring high-quality musical output
* Intelligent content recommendation system powered by gameplay data

BeatHunter aims to:

* Reduce user acquisition costs by 60% through organic social sharing
* Create sustainable revenue streams for artists and rights-holders
* Build an active community of music enthusiasts and creative collaborators
* Showcase British music and technology innovation globally

The project will contribute to the UK economy by:

* Creating high-skilled jobs in audio engineering, video games and immersive technology
* Establishing new revenue channels for the British music industry
* Strengthening the UK's position as a leader in creative technology
* Supporting the growth of the West Midlands gaming cluster

Maintain Altitude is committed to responsible innovation, ensuring that Beat Hunter not only provides entertainment but also contributes positively to the music industry and society at large. Through innovative technology and creative gameplay, Beat Hunter aims to pioneer a new model of music consumption that benefits creators, fans, and the broader creative economy.